Perspectives 2.0: Ethical Mental Health Publishing, Analysis and Reporting.

IML is a niche publishing company focussed on supporting those struggling with poor mental-health. The company provides a B2B service that enables individuals to use creative and expressive writing to manage their mental-health and wellbeing; and with the output from the programme provides the organisation they work within an executive summary of the state of mental health and wellbeing. Furthermore, IML publishes the most impactful stories they receive.

Under the previous project, IML developed a proof-of-concept solution called 'Perspectives', for large data analysis and mental-health profiling related to four domains and 14 disorders. The system demonstrated IML can qualitatively and quantitatively provide organisational reports in real-time, helping clients better monitor, measure and manage employee mental wellbeing. The system also allowed IML to increase process and report productivity by approximately 1,000%.

This project extension request seeks to evolve the system in three ways to deliver three outputs.

**EVOLVE**

* Re-design the processing to enable internal source data cross checks, so that rogue information may be better excluded from the machine learning, and reporting accuracy may be increased.
* Expand the natural-language model so that it is multi-lingual, increasing total accessible market by 340%.
* Use the model to expedite literary review and assessment for recommending stories for publication.

**OUTPUTS**

* Provide prototype for an improved organisational wellbeing reporting capability and capacity.
* Provide a proof of concept to aid investigating the basis for and issues around providing user level wellbeing reporting and guidance.
* Provide a prototype capability to review and rank story submission for content and style; ensuring an equivalent submission screening process for all authors and in turn, supporting an increase in titles released per annum.